Turing AI Fellowship: Machine Learning Foundations of Digital Twins

The proposed programme of research will establish the machine learning foundations and artificial intelligence methodologies for Digital Twins. Digital Twins are digital representations of real-world physical phenomena and assets, that are coupled with the corresponding physical twin through instrumentation and live data and information flows. This research programme will establish next-generation Digital Twins that will enable decision makers to perform accurate but simulated "what-if" scenarios in order to better understand the real world phenomena and improve overall decision making and outcomes.